Machine Learning in Offshore Renewable Energy

The wind industry faces a challenge in modelling turbine interactions. To address this, we propose combining low-order engineering models with high-order Computational Fluid Dynamics (CFD) models. CFD captures essential physics, but running it for all cases is impractical. Instead, a composite model could be built by using key metrics from low-order models and applying machine learning to transfer CFD results. The research aims to answer questions about combining flow features, determining the minimum CFD cases needed, and using a site-specific training dataset for the machine learning algorithm.